Variable Speed Drive Project

"This project is to develop a new range of Industrial VSDs (Variable Speed Drives) for use by general industry. It will provide the ultimate end users with a more efficient control of electric motors which will enable industrial processes to use less energy in rotating loads than is currently the norm. Approximately 28% of the electrical energy generated in the world is consumed by electric motors and savings in this will greatly benefit global society.

Sprint Electric is a well established British Company in the field of VSD development and manufacture. The Company was given a Queen's Award for International Trade in 2009 and if successful this project will (a) create a significant number of new jobs, (b) improve our export potential and (c) facilitate the UK becoming a global-leader in advanced VSD technology."